computational models and analysis of the retinal anatomy and potentially physiology

The student will implement computational models and analysis of the retinal anatomy and potentially physiology. The
work will focus on the accordance with experimentally obtained data (from various public repositories and the scientific
literature), in order to reproduce dynamics of the human retina.